Megasets Universe: A Synthetic Training Dataset Configurator

Megasest Universe is a synthetic dataset configuration platform that will bring low friction high quality synthetic training data configuration and generation for many use cases across autonomous vehicle and autonomous farming robotics development, training, testing and deployment.